Protecting civilians from harm: How humanitarians can encourage armed actors to comply with norms.

Research context: Protection has been systematically underfunded as an area of humanitarian action. One of the reasons for this is that humanitarian organizations have found it difficult to demonstrate the impact of their interventions. One problem is that the theories of change - that is, descriptions how activities lead to impact in a particular context - are often not made explicit. Achieving protection is a complex social change process. Rigid tools like classical log-frames are not well suited to planning and monitoring interventions in conflict contexts. The lack of more elaborate theories of change does not only make it harder to demonstrate the impact of protection interventions. It can also have negative effects on the design of protection interventions as it is harder to check assumptions, trace preconditions, and locate activities within a broader chain of results.

Research focus: The research project focuses on a particular type of protection intervention, namely efforts to encourage armed actors to comply with norms, referred to as restraint. The research starts by analysing and reconstructing the theories of change on which restraint activities are built. The research project then compares these theories of change with the perceptions of armed actors on what influences their behaviour towards civilians. It also establishes to what extent armed actors, protection actors, and conflict-affected communities perceive protection interventions as effective. The research will focus on Iraq.

Objectives: First, the reconstruction and development of theories of change is expected to make a direct contribution to how humanitarian organizations plan and implement protection interventions. Second, it will also contribute to the knowledge about evaluating impact of protection activities, an area where little research exists so far. Third, by focusing on Iraq, the project aims to inform the conceptual approach of protection research, moving away from only focusing on direct deaths and injuries, to also account for indirect mortality and injury caused by attacks on hospitals and other infrastructure.

Potential applications and benefits: The main intended academic audience for the results of this project includes the fields of military sociology, organisation studies, and area studies, as well as other research teams working on humanitarian protection. The proposed research project will contribute evidence about the relevance of protection interventions and their perceived effectiveness to the academic study of humanitarian protection and related fields. By developing explicit theories of change, it will also help to create a common conceptual framework that can make future research findings more comparable. In addition, it will shed light on the motivations and influencing factors affecting formal and informal armed groups and contribute to a better understanding of protection activities in the specific context of Iraq. In addition to this academic contribution, the project is expected to generate valuable results for protection practitioners and their supporters that will enable them, among others, to plan and implement more relevant and better targeted protection interventions.

Potential impact
1. Potential Practical Use of Research Results

In addition to making an academic contribution, the proposed research project seeks to generate knowledge, insights, and tools useful to protection practitioners and their supporters. The research team expects protection practitioners and donors to use research results in one or several of the following ways:
- Use information on the relevance and perceived effectiveness of protection activities to revise or fine-tune protection strategies and programs in Iraq and elsewhere.
- Apply the approach for consulting with and analysing armed actors when replicating the armed actor research in other contexts.
- Apply the theories of change for preventive protection activities directly in their work or build on these models to develop their own theory of change.
- Use the theories of change and information about factors affecting armed actor behaviour in capacity building activities for (potential) protection actors.
- Use the theories of change and information about factors affecting armed actor behaviour when appraising protection proposals (e.g. by the protection cluster for the allocation of pooled funds or by donors).

2. Identification of Potential Users

The research team will use several channels to identify the most important potential users of the results of this project:
- As part of the preparation of this proposal, the research team engaged with several key protection actors. Two agreed to join the project formally as practitioner partners. Several others expressed their interest in participating more informally.
- The two formal practitioner partners of the project are recognised as key actors in protection. They will draw on their established networks with other protection actors to identify other potential users.
- The research team will engage closely with the protection cluster and its areas of responsibility, both at global level and in Iraq. Part of this engagement will aim at identifying potential users, including international actors and local organisations active in Iraq.
- The team will conduct an actor mapping exercise to complement the picture. The mapping exercise will cover the global level and Iraq and will aim in particular to identify also non-humanitarian protection actors, for example military, stabilisation, and peace-building organisations.

3. Engagement of and Dissemination to Potential Users

Engagement and consultation with key protection practitioners started long before this proposal was written. Members of the research team have been researching and working on issues related to protection over the past years. The lack of detailed theories of change and the difficulties of monitoring and evaluating protection activities were frequently mentioned as a serious concern during these processes. The research team is therefore confident that the proposed research project addresses issues that are highly relevant to protection practitioners.
As outlined in the Case for Support, the close engagement of protection practitioners is essential to the research process itself. The research requires access to documents that are often internal, as well as the opportunity to interview a broad range of staff members involved in protection activities. Key steps for engaging protection practitioners are therefore planned as integral parts of the research process (and reflected in the budget accordingly), rather than "just" dissemination efforts. Practitioner organizations will be involved in the research design phase, during the validation of emerging research findings, and in a series of workshops held in Iraq and Geneva. This approach, in addition to the team's commitment to impact, helps to ensure that practitioner engagement will be given high priority throughout the project.